WELD - Warwick Electrification Deployment

Two world-class research groups at the University of Warwick, WMG's Power Electronics, Machines and Drives (PEMD) Group and the School of Engineering's Power Electronics group will contribute to WELD -- **W**arwick **EL**ectrification **D**eployment.

Innovative and much needed content in the field of power electronics, eMachines, and drives will be created to both up-skill the existing workforce and support the pipeline of talent for future generations. Building off existing programmes and research expertise, a portfolio of educational activities will leverage the unique facilities with manufacturing and testing capability of PEMD on campus.

The University received funding for two Driving the Electric Revolution Industrialisation (DER-IC) facilities, the Winding Centre of Excellence and the power electronics reliability and failure analysis space. WELD will use these one-of-a-kind in the UK open-access facilities to provide innovative hands-on training and complementary educational activities without IP restrictions. The trained workforce will help UK businesses to develop and scale new PEMD technologies and manufacturing processes.

The University's expertise in the field of power electronics and eMachines will support three delivery strands: one-day industry workshops, outreach activities in schools, and enhancement of the academic PEMD teaching provision. The fourth strand is the design of an IP-free eMachine, with active parts manufacture, assembly and testing on campus, required for hands-on learning experiences.

Transferred knowledge about manufacturing impact on part and device performance i.e., critical differences between virtual prototype characteristics and real-world performance, will de-risk product development and improve timelines and reliability. Insight to the equipment used in eMachine manufacture and testing combined with skills building will become accessible to a wide audience, without facing expensive design procedure or tooling investment.

The proposal is aligned with the initiative for a National Electrification Skills Framework, being undertaken by WMG, the HVM Catapult and the Faraday Institution, with inputs from a forum of more than 70 participants across all interest groups -- employers, training providers and accrediting organisations. The activities will be integrated within the recently launched WMG Skills Centre and the future DER PEMD Skills Hub platform. University of Warwick's breadth of provision will become even more accessible by employees in PEMD and other industries looking to transition, together with school, college, university students and other learners looking at potential careers across sectors. Of the 70+ Forum participants, 32 are from the PEMD sector, indicating an already high level of interest for a collaborative, national, consistent, and high-quality approach.